Advancing Green Hydrogen Production for Shore Power and Vessel Refuelling at the Port of Leith

The Department for Transport-(DfT) estimates total annual electricity demand at UK ports will rise from 20GWh(2016) to ~250GWh(2050), with shore power contributing demanding over 200GWh. Emissions at berth represent ~16% of ships' carbon emissions, 13% of Nox, 11% of PM10\. Hydrogen is integral to DfT's recent Maritime decarbonisation strategy(2025), requiring sound regulatory framework. Whilst UK government commits to decarbonisation, driving uptake of hydrogen (zero emissions fuels). UK ports are positioned to serve as green hydrogen hubs, using hydrogen for shore power and hydrogen vessels. Currently stifled by significant infrastructure and hydrogen compliance challenges.

During Innovate UK CMDC4, Forth Ports accelerated its ambition for decarbonisation and to drive the Port of Leith to become one of the first hydrogen producing hubs. Supporting project partners, Waterwhelm, PlusZero Power, Logan Energy, and Forth Ports subsidiary Targe Towing Limited, to deliver a successful project for the production, storage and utilisation of green hydrogen for shore power. The CMDC4 project was funded by UK Government through the UK Shipping Office for Reducing Emissions (UK SHORE) programme in the Department for Transport. UK SHORE has allocated over £200m since 2022 to develop the technologies necessary to decarbonise the UK maritime sector and capture the economic growth opportunity of the transition.

Now, Forth Ports in CMDC6 will join the collaborative as a partner, to take the implemented solution to the next stage of development in a pre-deployment trial. This innovative project will utilise both waste water and waste heat at the port to produce water for sustainable hydrogen production. Hydrogen will be used for on-demand shore power instead of diesel generators (currently used by vessels at peak times) and hydrogen shoreside refuelling. The transferrable, and valuable, learnings will raise the potential of hydrogen for ports' decarbonisation across the UK.

A strategic business plan will inform use cases for hydrogen and the technology at UK ports, supported by Forth Ports as end user. Continuing to raise the local and international reputation of Forth Ports and the project partners, whilst providing clear direction for where the new fully integrated system can be deployed beyond the Port of Leith identified as a the post-project scale-up site. The project represents significant value in hydrogen development for the UK, whilst implementation will reduce greenhouse gas emissions and improve the air quality at ports for port works and vessel operators.